Membrane Interactions and Dynamics

Biological membranes aid with the organisation of living matter by compartmentalising different parts of a living system and creating different conditions. Structures embedded in the membrane, called inclusions, such as ion channels and enzymes can also help tailor the separate environments to a different set of reactions and processes. When the inclusions are curved they can bend the membrane and lots of these interacting together can create interesting landscapes on the surface governed by the physics of the elastic membrane. This project investigates what happens when there are lots of inclusions that are no longer symmetric - like bananas rather than bowls. I hope to understand how the patterns formed can aid biological function and how these models can incorporate other known phenomena such as forces pulling on the membrane from the cytoskeleton or due to activity from pumps.